Study to inform a 'framework' to integrate supply chain for delivering energy efficient homes

The housing industry suffers from a fragmented approach to project conception, execution and delivery, the result of which often is a product that is not consistent with design intent and a 'performance gap'. Limited engagement of occupants with the project team post-occupancy means that any 'settling in' issues are not addressed. There are also no industry-wide mechanisms for feedback to be used to inform future work.
The housing industry faces the dual challenge of delivering the 'zero carbon homes' standards from 2016 and meeting the large volumes of new homes to address the housing demand in the country, government figures for which are as high as 240,000 a year. Recent research has indicated that as-built and in-use performance of homes can be significantly worse than the design targets.
This study will look into the requirements from a 'framework' based on BSRIA's Soft Landings, that will guide the roles and responsibilities within project teams to ensure there is a higher degree of confidence in the performance of new homes, both in terms of their energy use and satisfaction amongst the occupants.